Novel 3D coating of bioactive glass and metallic composites

This project brings together partners with expertise in additive manufacturing, glass technology and orthopaedic implants. The aim is to develop the next generation of coatings for orthopaedic implants such as hip replacements. The new combination glass and metal coatings will have better mechanical stability and faster integration with bone thus improving long-term clinical performance and reducing the revision rate. This will deliver a significantly better clinical outcome for patients and savings for the health service. The technology developed during this project has the potential to transform the manufacture of orthopaedic implants and has applications in other fields requiring specialist combinations of glass and metal.